Oral Levodopa treatment in Improving Visual development in Infants and young children with Albinism-the OLIVIA study

Currently, there are no treatments for the eye problems seen in albinism. The average vision in albinism at 20/80, is below UK driving standards, which has implications for school, work and social life. This is why finding a treatment that can improve eyesight in albinism, was named as a priority by the Sight Loss and Vision Priority Setting Partnership in 2013.

We know that the brain has the amazing ability to change and adapt in children. We also know that we make use of the brain's ability to rewire itself, when we improve eyesight in lazy eyes using glasses and patching. In albinism, a chemical called L-DOPA is missing from the eye and this causes problems with eye development. This is why eyesight is so poor in albinism. However, the eye is still able to change and develop in young children with albinism. Similar to the treatment of lazy eyes, we can target this flexibility in albinism. Potentially, replacing L-DOPA in albinism at a young age, will improve eye development and eyesight.

The main aim of this study is to prove for the first time that we can change how the eye develops and improve eyesight in albinism after birth, by replacing the missing L-DOPA. We will also figure out what the best dose of L-DOPA is, by testing its effects on eye development and eyesight in mice with albinism, when given at different ages, doses and lengths of time.

The second aim of this study is to carry out a small trial of L-DOPA treatment in children with albinism. L-DOPA is a safe medicine that is currently being used to treat infants and young children born with problems in controlling movement of their limbs. We will explore, together with the parents of the affected children, if the treatment and examinations carried out as part of this trial are reasonable. If successful, this study will completely change how children with albinism are treated. It will also set an important precedent for the development of new treatments for other eye diseases that affect children.

Technical abstract
There is a paucity of treatment options for albinism, a condition characterised by pigment deficiency and abnormal retinal development which results in a significant degree of visual disability. In this study, we aim to develop a treatment to improve vision in albinism. Our approach will be based on a similar concept to that of amblyopia treatment, where correcting the cause of the visual abnormality in early childhood results in improvements in vision due to neuroplasticity. We have previously demonstrated residual plasticity of the developing albino retina in young children, importantly suggesting a window, where we can modulate retinal development and improve visual function. L-3,4 dihydroxyphenylalanine (L-DOPA), a signalling molecule which is essential for normal retinal development, is known to be deficient in albinism. One potential treatment in albinism is L-DOPA replacement using an oral levodopa drug suspension - a drug that is currently being used safely to treat infants as young as 3 months of age with infantile dystonia. Pre-natal oral L-DOPA replacement appears to be effective in animal models of albinism. However, whether oral L-DOPA supplementation will also be effective in modulating post-natal retinal development and visual function is unknown.

The aims of the proposed study is to:

1. Prove, for the first time, that post-natal retinal development, morphology and visual function in albinism can be modulated through oral L-DOPA supplementation in a murine model of albinism
2. Characterise the response of the developing albino retina to different doses and timing of postnatal L-DOPA supplementation
3. Test the feasibility of the intervention and trial procedures for a future randomised controlled clinical trial to test efficacy and safety of oral levodopa treatment in children with albinism

If this study is successful, it will trigger a paradigm shift in how albinism and many other paediatric retinal developmental conditions are treated.

Potential impact
The biggest potential beneficiaries of this research will be the infants and young children with albinism, his/her family and society at large. Albinism is a condition characterised by pigment deficiency and abnormal retinal development which results in a significant degree of visual disability. The average best-corrected visual acuity in oculocutaneous albinism is 20/80, which is below the UK minimum eyesight standard for driving. This negatively impacts on the child's overall development, schooling, employment and quality of life. Consequentially there is a significant loss of disability adjusted life years (DALYs). To date, infants and young children with albinism have been deprived of treatment. This study aims to remedy this deficit by performing a thorough evaluation of a treatment that has the potential to improve retinal development and optimise visual function in infants and young children with albinism. It will provide valuable guidance on the optimal treatment interval, the risk of complications, tolerance and uptake of the treatment. It will also employ outcome measures that are useful for service-users and health policy makers and establish the acceptability of this intervention to service users.

This research will also help to streamline and accelerate research into albinism and other disorders of retinal development, through the creation of a freely available on-line repository of murine retinal optical coherence tomography (OCT) imaging and electroretinography data, and a detailed human albinism genotyping and phenotyping database. Potential academic beneficiaries of this repository include vision science researchers who are using in-vivo murine models to investigate eye diseases and scientists involved in natural history studies of albinism. In addition, the study protocols, guidelines and toolkits that will be developed as part of the feasibility study will be made freely available via publication in peer-reviewed journals, in order to benefit other researchers (e.g. paediatric ophthalmologists and physicians) who are involved in the development and assessment of novel therapeutics which target abnormal retinal development in early childhood.

From this project, the team undertaking the research will acquire the specialist skills and expertise needed for successful translational research in childhood eye diseases, from the conduction of basic laboratory experiments and fundamental mechanistic research, through to clinical trials and point-of-care patient applications. This will be achieved through an extensive network of multidisciplinary collaborations This is a valuable skill set to develop as these can potentially be applied in the development and assessment of novel therapeutics for other eye diseases and in future paediatric ophthalmic treatment trials.

Our approach towards developing an effective treatment for albinism serves as an excellent example of how clinical observations at bedside can be taken back into the laboratory for more detailed mechanistic investigations and novel therapeutics development which can then be translated back into clinical practice. This is a good story which we will disseminate to the public and scientific community through outreach activities, press releases, presentations at national and international conferences, peer reviewed publications etc.